Little Nellie Mobile Carbon Capture Demonstrator

Climate change is the single biggest challenge facing the world right now.

Born of public demand and policy, emissions trading schemes now exist in many markets whereby organisations are rewarded to reduce their emissions profiles. UK government alone has mandated for the capture of 30 million tonnes of carbon dioxide by 2030\.

Industries in all sectors urgently require a ready solution that captures their emissions either remotely or on site.

Little Nellie is a mobile carbon capture demonstrator unit that represents a step-change in the accessible, affordable and scalable technologies that are urgently required to address the market for emissions mitigation systems.

The project builds on our technology prototype and will facilitate our growth strategy to deploy our innovations in an industrial setting whilst providing iterative research and development on its commercial applications.